Integrated Innovation for Nuclear Decommissioning

The Innovation for Decommissioning (I4D) team of Westinghouse Electric Company UK Limited, Cammell Laird, REACT Engineering, Forth Engineering, Fraser Nash Consultancy, Nuclear AMRC, BROKK, OC Robotics, SPEX, TWI and the universities of Lancaster, Sheffield, Manchester, and Liverpool have come together to provide an integrated platform to safely deliver the most cost effective decommissioning programmes for our clients. The complementary skill sets of the I4D team bring a solid platform of proven systems interwoven with innovative technologies and advanced modelling developments that will challenge the current decommissioning methods to drive lifecycle cost reductions. As a UK centric team with a worldwide reach, the individual members are actively engaged in the development and integration of new technologies into the nuclear decommissioning market. With vast experience in nuclear activities and technology research and development I4D can draw upon 1000’s of skilled UK personnel to design, manufacture, test and operate our systems. Further by linking universities, catapult centres and industrial partners our programme will continue to draw upon cutting edge technology to drive improvements in decommissioning cost reduction. Importantly the I4D methodology will focus on elevating the capabilities of the UK supply base to the forefront of worldwide decommissioning innovation. An offsite demonstrator representing the legacy cells will be constructed to confirm the performance of the decommissioning machines and processes. The process identified by I4D will focus primarily on developing a highly skilled workforce; reducing dose to operators; increasing productivity through additional working time; appropriate and innovative use of technologies (both existing & new) and better waste recycling. The development of virtual reality (VR) as a proven method of working will allow the operator access to facilities in a safe environment to prove the deconstruction techniques can be delivered. Decontamination techniques available through the team will allow metallic waste to be recycled away from costly storage; this approach will be deployable at other UK sites and round the world. This document will need final approval from Westinghouse and the I4D team before being made public